"Starved": How the Great Odisha Famine (1866) translates through colonial violences and famine into the diasporic body (creative works, critical study

I will address how famine, particularly the Great Odisha Famine (1866), manifests today in the
diasporic body, and express this through a hybrid work of poetic and documentary auto-fiction.
I also want to redress historical silences by creating an audio drama to vocalise suppressed and
absent voices.
Most contemporary writers focus on India's Partition but I see no creative attempt in UK-based
writing to exclusively highlight this famine, caused mainly by colonial authorities exporting vital
rice crops back to Britain. I will explore physiological effects of famine; probe archival silences;
and translate classical, endangered Odia language within my own texts.